Casing Manufacture For Diving Applications

We design, develop and manufacture equipment for marine applications. We’re investigating the use of 3D printing to identify where the technology can bring us performance benefits.